Chimella application for Sap points accreditation

Chimella the chimney umbrella is a ground breaking invention that will simply and efficiently close off a chimney opening in a home and greatly increase the heat efficiency of a home. It is cost effective, quick to install and has one of the quickest cost to return on savings of any product on the market today.

The chimney is the greatest area of heat loss within a home as it acts like an open window 24 hours a day sucking all the heat from the home. As we all know that draught proofing and airtightness are essential in reducing heat loss in our homes so Chimella is the perfect fit for all projects trying to improve efficiency of their installs and reduce heat loss.

With the average chimney taking all the heat out of a room unto 6 times an hours it is essential that this area is addressed when talking about reducing air leakage and heat loss.

After Working with Often and Eon and completing a successful innovation project we are being asked to obtain sap energy saving points so that we can find inclusion into Eco 4 and many other projects which look for an uplift when using a product.

Accrediting an up lift to Chimella will also allow over 1.6 million EPC applications to benefit from using Chimella to block off Chimneys.